Audio Recording for Film Industry

We are developing a product which will simplify the process of recording audio descriptions for film & TV.

The software will allow users to open up a video and then to easily record and edit their audio descriptions at the correct points in time within said video. This will contribute to making film & TV more accessible to blind and visually impaired communities, and it will simplify the process of creating said audio descriptions.